Queen’s University of Belfast and Tobermore Concrete Products Limited KTP 22_23 R4

To develop innovative low carbon concrete mixes with high volume cement replacement materials through thermal activation and alkali activated binders suitable for use in two-layer paving blocks. To demonstrate comparable strength development, durability and service life across relevant exposure environments.